An AI-powered software that enables radiologists to evaluate mammograms efficiently, predicted to reduce breast cancer diagnosis time by 50%

Praxium is a UK-based medical-device SME led by Nelson Jordan (project lead and product manager) and Nicolas Ivanov (technical lead and AI engineer).

A critical radiologist shortage in the UK is creating tremendous workloads, increasing staff discontent and causing radiologists to retire in their early 50s. Over 2M mammograms must be read, diagnosed and reported on annually, a labour-intensive process. This problem results in delays that lead to later detection of breast cancer, which in turn leads to costly high-invasive treatments, poorer patient outcomes and increased breast cancer deaths. This problem disproportionately impacts women of lower socioeconomic status, who face higher breast cancer mortality rates.

To solve this issue, Praxium is developing AI-powered diagnostic software that enables radiologists to evaluate more mammograms efficiently and safely. Praxium's custom DICOM viewer integrates with the latest third-party AI breast cancer detection models, reducing diagnosis time by 50% and saves UK radiologists over 300K hours annually, improving efficiency and potentially doubling the revenue of private clinics. The software facilitates early cancer detection, lowering treatment costs and offsetting the energy usage required for treatments. Furthermore, empowering radiologists to efficiently interpret mammograms will ultimately lower the global radiologist shortage and create a positively substantial economic impact.

This is a timely opportunity because mammograms have increased considerably over the last several years. Praxium's product aligns with the UK government's dedication towards healthcare improvement and ambition to become a global leader in AI. This innovation has the potential to revolutionise breast cancer diagnosis and reduce the death rate in the UK.